Imperial College London and Fergusson's Advanced Composite Technology Limited

To develop and transfer knowledge of modelling methods for composite foams. This will enable the virtual design and testing of large components to the confidence levels required by the commercial Aerospace sector.